Life and Death: the Roles of Protein SUMOylation in Remodelling Mitochondria-Associated Endoplasmic Reticulum Membranes Driven by Intracellular Energy

Life and Death: the Roles of Protein SUMOylation in Remodelling Mitochondria-Associated Endoplasmic Reticulum Membranes Driven by Intracellular Energy Stress. Energy